The flat edge in last passage percolation

Rigorous mathematical models of last-passage percolation study the evolution of a random cluster which grows in two dimensions by following some precise, predetermined rules. The speed of the growth depends on an underlying 'random environment' that is attached to the space, effectively creating a 'random medium'.

Theoretically, one can devise various mechanisms that explain how growth occurs, and in last-passage percolation the most common one can be explained using a queues in series system (called a 'totally asymmetric simple exclusion process') in which many customers queue up in a single line in front of a series of servers. For the benefit of exposition, consider a concrete yet nightmarish situation in a small airport, where passengers queue in a single file for check-in, then luggage-drop, followed by passport control, security and a finally queue at the gate. Without cutting in front of other customers, all of the servers need to be cleared by everyone, in order. When the first customer leaves the first server, she goes immediately to the second one. The second customer then starts being serviced by server 1, while the second one serves customer 1 and the system keeps evolving. Service times are random and the question is when a certain customer (e.g. the n-th) will clear a given server (e.g. the m-th). This random time (where n clears m) is called the last-passage time (for point (m,n)) and it is precisely the time that point (m,n) joins the random cluster. Every time a customer passes through a server, a corresponding point is added to the cluster. The random service times correspond to the random environment. This is the particle system interpretation of nearest neighbor last-passage percolation. There is also the geometric interpretation: At any given time we can be view this as the evolution of a random surface and, as such, we are concerned with some well-defined geometric notions such as shape, random geodesics and curvature. Not surprisingly, the distribution of the random environment has an effect on the shape the surface has for large times.

In some examples, mathematicians can compute the shape explicitly and check that, when suitably scaled, it can be viewed as a 'strictly concave, differentiable' surface; in other words, if we 'zoom out' and look at the boundary of the random cluster from afar, we will see a nice curved shape with no flat segments (strict concavity) with no sharp points (differentiability). Projects in this proposal study this shape when it exhibits something called a `flat edge' , which says that the shape is not strictly concave anymore.

This is a theoretical mathematical proposal. We will study the last-passage percolation shape in an 'inhomogeneous' environment. The word 'inhomogeneous' means that each server changes the way it serves people after some time, e.g. he can get tired, so he slows down, or becomes more efficient, so he speeds up. In one studied example the limiting shape function exhibits a flat edge and at least one point of non-differentiability. We will extend these results not only to nearest neighbour directed last-passage percolation but to a more general class of models, like a discrete version of the Hammersley process, which acts as an independent version of the harder 'longest common subsequence' problem. In the process, we will also develop the mathematical groundwork for the microscopic effects of the flat edge, in particular how it affects the geodesics' (special paths that can tell us where the delays happened in the particle system) of the model. Furthemore, we will establish a connection between the creation of the flat edge and macroscopic fluctuations of geodesics. Understanding this is crucial for many reasons, one of the most important being that this will provide further evidence that models with flat edges do not belong in the famous KPZ universality class.

Potential impact
This research will have an immediate academic impact, (see also Academic Beneficiaries) because of the importance and popularity of the proposed area among mathematicians and in particular probabilists -a result of the beautiful connections that arise with other active areas of mathematics such as combinatorics or (stochastic) partial differential equations. Its effects will percolate to various levels, such as facilitation of a people pipeline, and by extension, the increase of the national and local capacity in the area of last passage percolation. Moreover, there will be a substantial public engagement impact, since the proposed research problems allow for clear, crisp visual examples, thus presenting a rare opportunity to present cutting edge research in mathematics to a diverse audience (see also Pathways to Impact). I briefly comment below on these important impact aspects.

Academic impact: The project will provide an opportunity to consolidate and further develop the study of last passage percolation in specific models that exhibit several peculiarities and do not necessarily conform to existing predictions. As such, it will contribute to the greater visibility of U.K.-led research in the area, through high-quality publications in esteemed peer-reviewed journals. It will foster national and international collaborations and facilitate interaction between the PI and leading authorities in the field via conferences, workshops, seminars and personal visits.

Capacity building and pipeline: The research activities will initiate a local people pipeline in the area of random media, and be an extra node on the already established national pipeline. Academic interest stemming from publications on this research will attract high quality PhD students and postdoctoral researchers to apply for a position not only at Sussex, but other U.K. universities that are strong in the area. This will lead not only in the cultivation of locally grown talent, but also recruitment and retention of researchers from abroad.

Outreach: Aspects of the proposed research will be presented to students and the general public in a variety of ways. Target groups include secondary school students, undergraduate mathematics students and the general public. For non-university students, aspects of this research will be disseminated as puzzles to the Student Room forum that can be enhanced to a full-blown outreach activity which will be available during our outreach events and during the department's planned open days. For university students, the PI will present at least two expository lectures on the topic, and offer extra training for students who participate in our outreach programme. For the general public there will be two articles in The Conversation (that may be picked up by other news agencies, as is the common practice) and at least one public lecture in a non-traditional venue, like a pub. In each case there is an expected impact in recruitment of students in the U.K. for a BSc, MSc or PhD in mathematics, particularly in probability. Moreover, the public activities will be used to facilitate a communication platform that will bridge some of the gaps between research-level mathematics and potential relevance to everyday experiences of the general public.